For everything you have missed, you have gained something else: Impact of novel splicing events in human

Nearly all the genes in human undergo alternative splicing, the process through which different transcripts are generated from a single gene. Despite the observation of the universality of alternative splicing in Eukaryotes, tissue and developmental stage specific regulation of splicing, and the importance of this mechanism in fundamental biological processes, much remains to be discovered regarding the function of alternatively spliced transcripts. The most recent studies point at a vast underestimation in transcript diversity. As a result, thousands of novel transcripts and exons in both human and mouse studies have already been identified.
The main aim of the project is to investigate the evolution, function, and expression
across development and cells of novel alternative splicing events in human and mouse. A specific focus on those with lineage (primates, rodents), or species (human, mouse)-specific evolution.